Enabling CO2 sequestration using Proppants Optimised for Pure Propane Stimulation: ECO PrOPPS

The ‘Enabling CO2 sequestration using Proppants Optimised for Pure Propane Stimulation’ project, ECO-

PrOPPS, will build upon existing patented proppant technology (developed under IUK project ‘Glass PrOPPS’) to

develop functional glass proppants which can be ‘activated’ on-demand to seal up a shale gas well at the end of

life, as such enabling the well to be used as a store for significant volumes of CO2 gas (potentially up to three

times the CO2 generated by combustion of the methane extracted). The glass proppant will be designed to be

compatible with ‘pure propane stimulation’ (PPS), offering many benefits over conventional water-based

fracking, one of which is the reduced damage to the shale rock thus maximising the potential for CO2

absorption. If successful this technology could enable ‘carbon-negative’ energy plants.